Development of the Storytelling Promoting Alcohol Choice, Empowerment, and Sharing (SPACES) intervention for alcohol reduction in mid-life women

Alcohol consumption among mid-life women aged 40-65 is a growing concern in the UK, with one in five now drinking at levels that increase health harms. There is an urgent need to address alcohol-related harms in this demographic, particularly given the government's goal of extending healthy life expectancy. Building upon previous research by the applicants, this project aims to develop a novel intervention called SPACES (Storytelling Promoting Alcohol Choice, Empowerment, and Sharing) to support alcohol reduction in mid-life women consuming over 14 units per week.
Despite mid-life women increasingly drinking above the low risk guidance of 14 units per week, there is limited research on the motives for drinking and not drinking in this group. While 14 units is considered low risk, alcohol-related health issues, such as breast cancer and liver disease, can occur even at low consumption levels in women. Societal stigma and fear of judgement often hinder women from seeking support for alcohol issues. There may be a perception that only people stereotyped as alcoholics or at ‘rock bottom’ need or deserve help.
The SPACES intervention aims to address these challenges by integrating storytelling techniques with behaviour change strategies tailored to mid-life women. The Women’s Health Strategy highlights the need for tailored interventions specifically for women. Storytelling is seen as a powerful means of communication that resonates with this demographic, offering a non-judgemental and relatable approach to addressing alcohol consumption.
The project follows a structured approach, consisting of five work packages: refining the intervention logic model, developing storytelling approaches, prototyping the intervention, evaluating its acceptability, and disseminating findings widely. Each phase involves collaboration with a public advisory group and recruitment via project partners that the applicants have previously successfully worked with.
In WP 1, while refining the logic model we will explore how SPACES can mitigate health inequalities and address barriers to intervention uptake. Stakeholder workshops will assess the acceptability, practicability, and effectiveness of intervention options, with a focus on equity and inclusivity. One particular focus will be on the possible use of substitution with no and low alcohol products, which is a government priority for high risk drinkers, but may widen health inequalities.
In WP2, storytelling approaches be co-created in workshops to generate engaging and relatable narratives that can deliver behaviour change techniques. These stories will be informed by the lived experiences of mid-life women, ensuring they resonate with the target audience.
In WP3, the public advisory group will be involved in prototyping the intervention through co-creating a website and printed materials based on the developed stories. In WP4, these prototypes will be tested for visual appeal and engagement to maximize their effectiveness. This will be achieved by assessing intervention acceptability in think-aloud interviews with women in the target population.
In WP5, our dissemination and impact activities will ensure the findings reach a wide audience, including policymakers, healthcare providers, and the public. This will be achieved through webinars, academic and non-academic publications, and presentations.
Overall, it is hoped the SPACES intervention represents a promising approach to addressing alcohol-related harms in mid-life women by combining storytelling with behaviour change techniques in a tailored and inclusive manner. Future work will assess if it is able to foster positive changes in alcohol consumption behaviours among mid-life women.